Developing a stable genetic transformation system for Ulva.

Green sea lettuce of the genus Ulva are of both ecological and industrial interest. Certain species are associated with rapid proliferation in coastal environments, forming of ecologically devastating green tides. Due to this rapid growth rate they are also of industrial interest, as high levels of biomass can be obtained rapidly. As such, Ulva is of interest for biofuel production and as a food source in aquaculture.

For further exploitation of Ulva a greater understanding of their cell biology and life cycle is required. Therefore a molecular approach is required, to understand the function of genes of interest. The genome of Ulva mutabilis has recently been published, which will provide invaluable information for the design of functional genomic studies. This research project will aim to establish a stable transformation system in Ulva, as attempts to genetically modify seaweed significantly lag behind those in plant biotechnology.